LAEP+ Phase 2

The service vision is a webGIS single page application which enables users to view, download/upload and analyse building-level data in order to plan and optimise the siting of any combination of low carbon technologies at scale. We aim to automate slow manual consultancy services with machine-to-machine integration.